Project Cygnus - Zero Emissions Potential in the Re-Power of Small Inboard and Sterndrive Craft

EMB, together with Bebus Consulting, has identified a marine segment where the route to net zero poses some significant questions:

* What will happen to inland waterways, marinas and coastal waters as emissions regulations are introduced?
* What will this legislation look like?
* How can small commercial and leisure craft be adapted to meet the emissions targets? Can existing power units be replaced or "repowered" with electric or hybrid equivalents?
* It's clear that change is needed but in a market where boat ownership is often measured in decades rather than years, what does this mean for the existing boat park?

This study looks deep into the commercial, practical and financial aspects of repowering existing 7m-14m inboard and sterndrive hulls and hull designs with technology that is capable of zero emissions running.

As is typical of marine, the authors will initially take the lead from automotive, of which their extensive experience places them in a great position to leverage technological advancements and how they may be adapted to suit the unique requirements of this fascinating sector.